Plextek Cyber Innovation Voucher

Plextek Consulting welcomes the award of a Cyber Innovation Voucher. This will help Plextek in its continuous improvement of protection of valuable intellectual property.